University of the West of Scotland and Touch-less Hygiene UK Limited

To embed engineering and microbiology expertise to facilitate the design, development, testing and launch of the next generation of microbial disinfection and decontamination technology.